Quantum groups in action

Symmetry is first encountered in geometry, for example the rotational and reflectional symmetry of regular polygons, or the three dimensional symmetries of polyhedra. In higher mathematics, symmetry is a core guiding principle, from symmetries of fields in Galois theory through to the use of symmetry in counting arguments in Combinatorics. This project has its roots in both algebra, through the notion of a group, an abstraction of the notion of a symmetry, and in analysis, through the study of continuity of symmetries. This can be seen by thinking about the rotational symmetries of a circle, for example, where it makes sense to speak of two rotations being "close together" or not.

Quantum groups arose almost simultaneously from quantum physics (in the study of the quantum inverse scattering method) and from abstract harmonic analysis, as part of a quest to generalise Pontraygin duality to non-abelian groups. In modern mathematics, one often does not study a mathematical object directly, but instead studies maps between mathematical objects. This leads to the study of algebras, in our case, the group algebra. When the group is commutative (the order of symmetry does not matter, which is rare in examples from geometry) the two main group algebras are linked through the Fourier Transform. When the group is the circle group, this is the idea underpinning signal processing, a ubiquitous tool in digital communication, which allows one to transform a continuous signal into discrete data, reflected in the Mathematical fact that the "dual group" to the circle is the integers.
For non-commutative groups, one has to give up on the "dual group" actually existing. Instead, it is represented by a different group algebra. Through the study of Kac algebras, Compact Quantum Groups, and motivated by various examples motivated from Quantum Physics, we have now arrived at the definition of a Locally Compact Quantum Group, which encompasses all known examples. While this study has its roots in simply understanding better actual groups, there are now many examples of genuinely "quantum groups": objects which are not real groups, but clearly have something to do with symmetry.

This project explores a wide gamut of questions from quantum group theory. We will study structural properties of locally compact quantum groups: their "quantum subgroups". Symmetries in geometry are the study of group "actions" where a group "acts" on a geometric object. We will study actions of quantum groups, in particular, a class of quantum groups (the complex semisimple quantum groups) which arise directly from quantization, and classical groups, than other examples. Our aim is to use this study to work on the Baum-Connes conjecture for such quantum groups. An important mathematical use of groups is in providing examples of algebraic objects. Quantum groups give rise to a wide variety of Operator Algebras, and we will study properties of these algebras, in particular various "approximation properties".

Finally, we will study some questions from Quantum Information Theory. As is common in mathematics, relations between diverse areas arise in unexpected ways. While quantum groups originally arose in part from Quantum Physics, in recent years quite different aspects of quantum groups (for example, the "combinatorial quantum groups" which at first glance have little to do with physics) have appeared in the study of Quantum Information Theory (itself related to the foundations of Quantum Computation). It is these links, and links with our other work, which we shall explore.

Potential impact
Since this is a project in pure mathematics, it has maximal impact in the short term through wide scale dissemination in the academic community to ensure maximum reach of the results. Direct medium to longer term impact is obtained through the skills and career development of the people involved in the project. There is incontrovertible evidence of the economic, and wider social, impact of mathematical research on the UK (for example, the EPSRC commissioned Deloitte report reporting over 2.8 million people employed directly due to mathematical science research, and over £200 billion gross-valued added to the economy).

In addition to publication of the project results on the arXiv and in high profile journals and presentations in leading international conferences and workshops, two additional steps will be taken to ensure maximum impact, in particular with the next generation of researchers and researchers in neighbouring fields.

1. The investigators will continue to seek out opportunities to give expository masterclasses, aimed at PhD students and postdocs. They have an extensive track record in this direction, and the PI will present a mini course at a large international conference at Texas A&M in June 2020.

2. The investigators will initiate an Open Textbook online resource on the subject of operator algebraic quantum groups. This will make it easier for beginning PhD students and researchers from neighbouring fields to learn about quantum groups and use quantum group techniques in other contexts.

Although research in pure mathematics has little immediate impact on society, longer term it often has unexpected applications in science and economy. Examples include the use of number theory in data encryption, or the language and tools of harmonic analysis in signal processing, which have enormous impact on everyday life. This would not be possible without underpinning research in pure mathematics. The research in this proposal has links to quantum information, and in this way potentially applications in computer science in the long term.

While it is difficult to directly predict the long rage economic and wider societal impact of the particular proposed research in this project, it seems vital that the UK continues to make continuing, strategic investments in pure mathematical research to maintain our expertise base and the strong economic benefits listed above.